Understanding the device operating physics of mesoporous carbon perovskite solar cells

This 4-year PhD position, part of the STRIPS Project at Swansea University, offers a unique opportunity to delve into the device operating physics of mesoporous carbon perovskite solar cells. The project will focus on using optoelectronic perturbation techniques such as transient photovoltage decay and impedance spectroscopy to probe the fundamental aspects of these innovative solar cells.
You will join a dynamic doctoral cohort comprising 4-6 PhD students across 5 research groups, all commencing in 2024. This setup fosters a collaborative and interdisciplinary research environment, enabling you to work closely with peers and experts within Swansea University and across the UK.

The research will contribute to the understanding of carbon-contacted perovskite solar cells, aiming to enhance their efficiency and operational understanding. This project is not only about advancing the scientific knowledge in the field but also about contributing to sustainable and renewable energy solutions.